Collaborative Work Pacakge Tendering Platform for SME Extended Enterprises

The Collaborative Tender feasibility study involves the prototyping of a demonstrator system that will be integrated with 5 pilot high value manufacturing SME company production systems to provide a cloud based tendering platform whereby high value manufacturing SMEs can collaborate to bid on joint work packages by dynamically sharing visibility of core manufacturing capabilities, OEM quality approvals, plant size / capacity and internal performance whilst streamlining intercompany tendering business processes by automating workflow that users can view and update through personalised task consoles and dashboards.